Digital Harms, Democratic Costs (DHDC): Understanding and Mitigating Gendered Online Abuse against Women MPs in the Age of Social Media and AI

Context
The Online Safety Act 2023 excluded provisions on “harmful but legal” content to ensure the Bill’s passage. This pragmatic decision left an open question: how to protect against harm, abuse and intimidation (HAI) caused by harmful-but-legal content? For women MPs, this question is urgent. They must engage online with their electorate, yet face microaggressions, gendered stereotypes, and coercive norms that may not breach the law but still accumulate into freedom-restricting harassment (FRH)—silencing voices, deterring candidacy, and undermining democratic legitimacy.
The Speaker’s Conference has already warned that online abuse is reshaping Parliament, with one in three MPs considering standing down due to hostility. For women, the burden is heavier and more gendered. Alongside this, AI-enabled harms—deepfake audio/video, synthetic impersonation, and conversational distortion (e.g. Grok on X being drawn into exchanges and twisting MPs’ statements)—threaten to amplify abuse and compromise security.
The Challenge
Harmful-but-legal abuse and AI-mediated harms are not separate issues. Together, they create a compounded risk: everyday microaggressions restrict women’s freedom to participate online, while AI magnifies harms by spreading them faster, stripping statements of context, and reinforcing stereotypes at scale.
This dual front harms women MPs directly but also shapes the wider tone of civic discourse, where adversarial speech is normalised. This affects bystanders—citizens who witness abuse, young women considering political careers, and ordinary users navigating online debate—by embedding hostility into democratic life.
The boundary between “legal but harmful” and “synthetic manipulation” is increasingly blurred. Both undermine credibility and trust while eroding democratic participation. Yet little empirical evidence exists on how these fronts interact in practice, or what interventions might work. Without such evidence, policy debates remain abstract, and interventions risk being piecemeal.
Aims and Objectives
Digital Harms, Democratic Costs (DHDC) will deliver an evidence-led programme of work to protect women MPs from harmful-but-legal abuse and AI-driven ideological framing. Specifically, we will:

Map the spectrum of gendered online abuse against women MPs and their staff, using legacy datasets (e.g. Citizen–MP tweets from our previous collaboration with Parliament) and new sources.

Horizon-scan for AI-enabled risks including deepfakes, impersonation, and real-time conversational distortion.

Co-design receiver-side moderation tools (e.g. adaptive filters, re-framing plugins) with MPs and staff to manage harmful-but-legal content without silencing legitimate debate.

Prototype defences against AI-mediated harms, such as deepfake poisoning countermeasures or “signed” video content to strengthen authenticity.

Generate evidence on how harmful-but-legal and AI-enabled harms interact, shaping security, wellbeing, and democratic participation.

Potential Applications and Benefits
The project’s findings and tools will support multiple stakeholders:

Women MPs and their staff: practical tools to manage online abuse, filter microaggressions, and protect reputational integrity against deepfakes or conversational distortion.

Parliamentary Security Department and Government: empirical evidence to inform protective measures, regulation, and policy development on harmful-but-legal and AI-mediated harms.

Civil society partners (Jo Cox Foundation, Stop Hate UK): resources for advocacy and training, amplifying resilience beyond Parliament.

Tech developers and regulators: design insights on detecting and mitigating subtle harms, relevant to AI safety and online harms regulation.

The wider public and democratic culture: by reducing microaggressions and normalising more civil, respectful dialogue, both participants and bystanders are protected, strengthening trust in democratic exchanges.

By integrating established harms with emerging AI threats, DHDC will deliver actionable outputs with immediate application while shaping long-term approaches to safeguard women’s participation in democratic life.